Planning for Exploration in Reinforcement Learning

Exploration in Reinforcement Learning (RL) has been a well-researched topic since the inception of RL, with a plethora of methods proposed that aim to perform "good" exploration, which is often measured by "regret"; the difference between the return received and the optimal return. Whilst many of these methods provide sound theoretical guarantees, such as bounds on the regret, they are not applicable in-practice due to unrealistic assumptions made of the environment. In-practice, exploration strategies that use heuristics predominantly based on randomness are ubiquitous - whilst these are easy to implement and are domain independent, they often only offer theoretical guarantees in the limit and are inefficient in practice, due to the need for a large number of samples. The main aim of this project is to develop agents that utilise models and subsequently planning, as a heuristic for efficient, and ultimately intelligent, exploration.

The key research objectives/research questions are:
- Can we develop algorithms that do not rely on predominantly on random heuristics for exploration in Reinforcement Learning, whilst being domain-independent?
- What planning algorithm is sufficiently efficient for such algorithms?
- What model representation is compact enough to perform such planning and learning?
- How can we accommodate for generalisation and hierarchical reasoning / learning as part of a curricula?
- Can we provide theoretical guarantees regarding the performance of such agents?
- Are these agents capable of completing complex, long-horizon real-world robotics tasks?

To achieve these objectives I will:
- Carry out a thorough literature review of Model-based RL, exploration in RL, and RL more generally.
- Study what model architectures are used in SOTA Model-based RL, and how some prior over such models can be specified.
- Experiment a plethora of domains, particularly those that pose difficult exploration tasks.
- Aim to publish at top conferences such as RLC, ICML, Neurips, ICRA, CoRL

This PhD is relevant to the following EPSRC research area(s): Artificial Intelligence and Robotics, Artificial Intelligence Technologies.